Confined Ceramics for Grain Boundary Engineering

Every material around us - whether in our phones, cars, or solar panels, has a structure at a microscopic level that determines how it behaves. These materials are made up of crystals called 'grains' that act as puzzle pieces. Where these grains meet, we find 'grain boundaries' - and they're crucial. Grain boundaries control how a materials breaks, conducts electricity, resists heat, and more.
This research is about understanding and controlling grain boundaries in thin ceramic films. Ceramics like titanium dioxide (TiO2) and silicon dioxide (SiO2) are used across many functions from solar cells to microchips. By tailoring the internal structure of these ceramics, we can potentially unlock new properties of materials. Thin films behave differently from bulk materials because their surfaces play a much larger role in determining their properties. In confined systems like thin films, the usual rules of how grains grow and how their boundaries form changes. However, researchers don't yet fully understand how confinement affects microstructure in these systems, especially in ceramics which are widely used in high-tech and energy storage applications.
The aim of this project is to fill in that knowledge gap. The research will look at how processing conditions influences the growth of grains in the confined thin films. The end goal is to develop a process whereby we can engineer the grain boundaries - that is, to control a material's microstructure on purpose, in order to design better materials from the inside out.
The novelty of this research lies in applying modern microscopy tools to gain real-space insight into how grain boundaries evolve in confined systems. Thin films offer a unique experimental platform for investigating this because their simpler grain structure makes it easier to investigate grain patterns. By systematically studying how these patterns change under confinement, the project hopes to create a framework that can be applied across materials system.
This research has real-world impact. If we learn to control grain boundaries with precision in thin films we can design better materials for electronics, energy storage, and catalysis. With this knowledge we might be able to make batteries that charge faster, solar panels that last longer, or sensors that are more responsive.
Ultimately, this project explores the hidden world of materials - at the boundaries where the unseen action happens - and asks how we can redesign them to meet future needs.
This project falls within the EPSRC Functional Ceramics and Inorganics research area.